MTCT x iPEP: Intelligent Prison Employment Platform creating secure, digital work opportunities for inmates to improve reoffending rates

MTCT x iPEP: Intelligent Prison Employment Platform creating secure, digital work opportunities for inmates to improve reoffending rates